Malaria Adenoviral Vaccine

Malaria is one of the greatest causes of infectious mortality globally but no vaccine is available. For over ten years it has been known that a particular type of immune response can impart strong protection against malaria. This entails a cellular immune response by killer T cells against the malaria parasite growing in liver cells. A new type of attenuated safe virus that can carry malaria genes has been developed as a vaccine that can induce these killer cells very strongly and protect against rodent malaria. We shall generate a vaccine of this type and test its ability to protect vaccinated individuals against malaria infection. If successful this approach could help develop vaccines of a similar type against a variety of other diseases.

Technical abstract
A highly effective vaccine against malaria could have a substantial impact on the global disease burden. One of the best defined immune protective mechanisms against malaria is the ability of CD8 T cells that target pre-erythrocytic antigens to clear the liver of infected cells. However, induction of strong enough CD8 T cell responses by vaccination in humans to produce useful levels of protection has been difficult.
Extensive comparisons of vaccine delivery systems in animals and more limited human data point to adenoviral vectors as probably the most potent means of inducing a CD8 T cell response against pathogen antigens. However, the utility of common adenovirus vectors in humans is greatly impaired by high prevalences of antibodies to common human adenovirus serotypes, especially in developing world populations.
We have assessed newly available simian adenovirus vectors of chimpanzee origin and find that their immunogenicity is not impaired by immunity to common human adenoviruses. The immunogenicity of a specific simian vector, AdC68, is greater than the commonly used human serotype 5 vector and generates high level single dose protection in a murine malaria model.
We propose to assess the safety, immunogenicity and efficacy of this novel candidate vaccine encoding the protective P. falciparum insert ME.TRAP in a phase I / IIa sporozoite challenge study. The first aim is to show that this replication-deficient simian adenovirus vector appears safe in healthy human volunteers. The second is to generate the highest recorded level of CD8 T cell immunogenicity and show that this is not impaired by pre-existing immunity to human adenoviruses. This result would impact on vaccination against many diseases other than malaria. The final aim is to demonstrate an unprecedented level of protection against sporozoite challenge in humans, which would lead to rapid further development of this approach to an effective malaria vaccine.